Benedex - Innovative mobility platform for promoting automation in the post-Covid world

The post-Covid world presents significant challenges to businesses. Fluctuations in both demand for products and workforce availability, as well as increasing need for observing occupational safety, have created peak demand for robotics owing to their contribution to a biologically safe work environment as per new social distancing norms.

While the benefits of automation are unquestionable, developing robotics is complicated, lengthy, expensive, and requires specialised engineering knowledge for designing these machines' main function as well as key subsystems, primarily the robot's mobility system, which is the main consumer of energy, maintenance and servicing in mobile robots.

BENEDEX is developing a unique and innovative motive system for building autonomous mobile robots (AMRs). This solution comes in the form of a modular and agile platform that can be used for any type and design of unmanned, mobile robotics application. Our system is **STRONGER**, **CHEAPER**, and **MORE EFFICIENT** than any solution currently existing in the market outperforming competitors in both power output and energy efficiency, even as it simplifies, expedites, and cheapens development for robot builders.

This patent-pending system consists of a single controller and a varying number of individually motorised and controlled wheels, based on an innovative design engineered to achieve high performance. The wheels can be set up in multiple configurations and be connected to any kind of body or chassis, supporting the robot's main function and performance via accurate mobility. This versatility provides developers with design flexibility and scalability, as well as with significant reduction in manufacturing costs, greater efficiency and reduced time-to-market, creating real value for global customers and will help the global market cope with Covid19 through innovation.

BENEDEX is committed to environmental preservation and sustainability. We fulfil this commitment by selecting eco-friendly materials, optimising our products for the lowest energy consumption in their class, powered by renewable sources and engineered for heavy duty and a long lifetime to minimise scrapping and waste.

Prior to Covid-19, the global AMRs market was estimated at $30bn and was expected to grow by over 18% CAGR to $220bn by 2030\. Our system is uniquely positioned to help attack manufacturing challenges following Covid-19, boosting the UK economy and creating jobs in the automation and robotics sector.